The University of Sheffield and Mobile Power Limited KTP 22_23 R5

To extend battery life for harsh environments/power demands in off-grid Africa. To improve the understanding of factors influencing battery health to ensure provision of low-cost sustainable products.